Pluriversal Porridge: oats, temporality and just transition for (agri)culture"

Can creating space for temporal agency within the study of the floral initiation stage of oat growing shift the paradigm for understanding scientific research processes/knowledge production in a food system context?